Embedding UK Wide Sustainability

**GB Shared is a network of sustainable sharing platforms,** providing central points in UK counties, enabling sustainable prosperity and countywidecollaboration. We consist of; Lancashare, Mancheshare, Cumbriashare, Yorkshare, Merseyshare and growing rapidly across the UK, we are multi-award-winning, Northern Powerhouse Partners, powered by business.

**Free** for everyone in a county to access our _Share_ sites act as repositories centralising the counties resources digitally, with the support of paid business members. Sustainable marketplaces in which businesses can operate virtually, where members can; recruit locally, improve their digital footprint, win business, contracts & tenders, make connections, find funding, local suppliers, become sustainable, and other tracked/measured returns.

**In 6 years we have:**

Launched 5 countywide Sharing platforms across NW England

Launched a national youth platform (16-24's) ensuring opportunities reach future generations.

Engaged 000's businesses as members with personalised activity reports

Shared over £1bn in public & commercial tenders/contracts

Millions in funding, 000's of businesses, jobs, events, awards, property, & support.

Invested heavily in R&D recently adding a global sustainable accreditation

**The impact**

Reduced unemployment (local jobs, local people)

Local supply chains created (reducing carbon footprint/stimulating economies)

Social values embedded (charities link to businesses)

Stimulated economy (tenders/business won locally)

Supported government SME spend targets (councils procure from sustainable supply-chain)

Levelling-Up Agenda supported (platforms span NW)

With a proven model of facilitating countywide-collaboration and encouraging businesses to operate more sustainably, and evidenced positive impacts at local level, we intend to grow across the UK, in line with our national plan.

**The Project**

We are the **UK's first** _sustainable marketplace_ **with** _global_ _accreditation_ **and** _sustainable_ _supply chain register._ Embedding state-of-the-art technologies to existing platforms, with complex algorithms, automation and machine-learning, will improve the customer journey track and their **sustainable** activity overtime, predominantly enabling the: _measuring of each business journey & their sustainable activity, for the duration of membership_.

We already track that which members share (annual membership, 90% retention), their impact locally is clear. Our solution will redesign the customer journey and visual dashboards, rewarding members who share with 'sustainable points' embedding sustainable behaviour across regions, making assessment and reassessment of sustainable accreditation's easier, with real-time impact reports, and the ability to measure the collective.

At a time where business, and the planet require a shift in sustainable mentality, we will utilise, benefit and support our existing UK audience engagement, adding a layer of technology that encourages **and** rewards businesses to work çollaboratively whilst encouraging sustainability.